Stereoretentive enantioconvergent synthesis

This project will experimentally establish a new concept in asymmetric synthesis: stereoretentive enantioconvergent catalysis. This project will establish a conceptually new stereoretentive-dimerisation approach that results in both enantiomers of the starting material being incorporated into the product with no deracemisation required. Several approaches will be pursued to demonstrate proof-of principle, and applications in the synthesis of complex natural and unnatural products will then be used to demonstrate the potential of stereoretentive-enantioconvergent catalysis in target-orientated synthesis.